Discovery and price comparison (aggregator) website for maternity, nursing and children's fashion brands

Bump to Bambino is the UK's first discovery and price comparison website for family fashion. We are disrupting the existing fashion sector by bringing together maternity, nursing and children's fashion from trusted designers and brands under one virtual roof. We have already partnered with recognised fashion brands including but not limited to ASOS, John Lewis, Mamas & Papas, My 1st Years and Dorothy Perkins.

E-Commerce fashion brands form part of the backbone of our economy, but they can still struggle to gain visibility and attract new customers. Bump to Bambino will provide a platform for our partner fashion designers to collaborate and reach a wider audience, helping them to grow and provide our customers with a simple and stress free shopping experience